EV infrastructure investment calculator (EVIC)

The planned expansion of EV's throughout the UK relies on a backbone of EV charging infrastructure being in place to support the switch from ICE to EV. This infrastructure requires significant investment that will secure future returns as and when the EV uptake expands. In order to secure investment for this infrastructure there needs to be a clearly identified business case. This project harmonises the results from previous IUK projects (Park and Charge feasibility and Electra) and develops the site locator and business case investment tools resulting from these projects into an investment calculator which will clearly demonstrate to investors the likely return on investment from infrastructure deployment. This will enable a rapid expansion in the deployment of EV chargers in the right places at the right times, matching supply to demand, matching investor to returns. It is essential that the best locations can be identified which match local demand from EV users for hubs and overnight charging as this will ensure best usage uptake and hence best returns for investment. Data to support the identification of sites and the returns has already been identified by previous successful IUK projects, it is this project's aim to further enhance this data with modelling and new data sets from existing EV chargers that will prove the case for investment into EV charging infrastructure.